FANTASTICAL (FAN Testing And STatistical Integrity CALibration)

"UltraFan Demonstrator is the ""first of family"" future Civil Large Engine products that will see a highly efficient engine architecture deployed across a range of engines for future airframes. The UltraFan engine will be the ultimate turbofan, delivering 24,000 - 100,000lbf. It will be available to the civil aviation market from 2025\.

The FANTASTICAL project will deliver larger than ever UltraFan low-speed carbon composite fan blades for both rig test and engine testing. The project will validate predictions secured through research at leading UK universities where methods to evaluate fan blade performance under harsh environmental conditions will be developed."